Overseas travel grant to bridge school of electric and electrical engineering in University of Manchester and Japanese Institutes on Ultra WideBand s

This is the research visit to Japanese institutes to seek the possibility of the international collaboration on Ultra WideBand systems between these Institutesand Univerisity of Manchester.The concrete joint research plan will be discussed and the visit will produce the full research proposals mainly to EPSRC.